'Psychedelic Selves': Neoliberalism, Neuroscience, and the British Psychedelic Renaissance

The 21st century has brought with it an Anglo-American 'Psychedelic Renaissance', a
psychopharmacological and cultural re-fascination with psychedelic drugs centring on their potential to
treat psychological pathologies such as depression and ADHD. The hypothesis of my project is that
behind the narrative of psychedelic medicine today lies identifiably neoliberal and neuroscientific
assumptions regarding the Self, namely that via consumption of pharmacological agents one can
improve oneself or contribute better to society, and the interacting idea that they act on a Self
exclusively located in the brain. Its aim is to historicise this paradigm in the British context, from the end
of the counterculture up to the present (1974-).
My project departs from a historiography that hitherto has focused on earlier chapters in psychedelic
history, namely the initial incarnation of psychedelic therapy in the 1950s (Melechi, 1997; Dyck, 2008),
and the countercultural drug use that led to its criminalisation (Lee and Shalin, 1985; Grunenberg, 2005;
Roberts, 2012). Secondly, it departs from a purely scientific literature on the psychological prospects of
psychedelic therapy today (Halberstadt et al., 2018). Departing from these lines of enquiry, my proposed
research hopes to historicise today's reinvigorated medical interest in psychedelics, with attention to the
configuration of the Self it promotes.
I aim to answer various questions. To what extent did the language of drug-users, activists, politicians,
and scientists around psychedelics in the late 20th and early 21st centuries indicate a shift towards a
neuroscientific/neoliberal Self? To what extent did the historical flux behind the meaning of the term
'psychedelics' underwrite shifts in the understanding of the Self and psychedelics?